Echocardiographic assessment of acute and chronic effects of exercise on cardiac function - from physiology to clinical practice

This project will combine medical statistics and clinical trial design, exercise physiology and medicine in one integrated study. We propose to construct and analyse dynamic, multi-organ mathematical models to provide a means to elucidate the quantitative relationships between physiological systems and processes for paediatric patients with sub-groups of palliated congenital heart disease (biventricular repair groups).
After a child has undergone corrective heart surgery, cardiorespiratory fitness is an important factor of successful outcome, but its prescription is under-utilised. This project will use systematic reviews, cardiorespiratory and echocardiography testing and an intervention providing bespoke biomedical information for the patient and clinicians.